New Trition - ReNEWable and sustainable nu TRITION for food

NewTrition- ReNEWable, sustainable nuTRITION. This project provides approaches in the re-use of commercial
waste streams to create a market first, "late stage customisation" ingredient, reducing oil and salt in the diet, increasing productivity and reducing environmental impact through innovative process development. The
project requires the development of an innovative process compatible with existing production and control
systems to enable increased dietary fibre in the final product . This will not only deliver major waste reductions but will also dramatically reduce CO2 emissions from transport and enhance the shelflife of a product ‘made to consume’, thereby reducing waste in both the distribution system and in domestic use. The system will be engineered by combining innovative process engineering know how, informed by food science research and development, with a ready market and supply chain to exploit the innovation. Outputs from this research will benefit India’s economy through increased efficiencies and reduced need for raw material importation, and socio-economic development through environmental and human sustainability benefits.